A multi-disciplinary network of social scientists, policy makers, and civil society to fight TB epidemic in the Post-Soviet countries

Tuberculosis remains one of the leaders of mortality causes worldwide, despite the fact that the disease is successfully treatable. Post-Soviet countries of Eastern Europe and Central Asia are on the list of high-priority countries for TB control. Exploring other existing networks around TB, we see that they tend to unite the key stakeholder groups among each other - researchers, the civil society or the policy makers with the researchers' network focusing more on medical research and social research around the TB epidemic being not well represented. The proposed unique multidisciplinary network of social scientists (economists, public health researchers, sociologists, epidemiologists, psychologists, criminologists, public communication experts), civil society activists and policy makers will become a platform for ongoing knowledge exchange not only within the groups of stakeholders but across enabling effective adoption of what works best in fighting TB epidemic. This exchange will enable the use of existing research to inform current development of policies and interventions, while establishing a policy-relevant research agenda for the future and reliable venues for dissemination of the results. The key stakeholders of the Network are civil society organizations (representing TB, HIV/AIDS patients, healthcare and public health professionals), policy makers and researchers. The aim of the network is to facilitate the generation of evidence to inform public health policies to reduce the tuberculosis (TB) burden in post-Soviet countries and promote ongoing knowledge exchange among all stakeholders. To achieve this aim, we plan to:
1. Create a platform for network members to promote their existing activities (country case studies, working papers, popular blogs) and collect reference metadata.
2. Hold policy dialogue and networking meetings once a year over 2 days attached to research training meetings for young scholars to allow for them to participate in policy dialogue. The meetings will provide space to share ideas and discuss policies, as well as to develop agenda for the region.
3. Build capacity for early career researchers via the Young Scholar Research Support programme, which is a novel feature of the proposed network.
4. Support TB-relevant research in the Network countries by addressing training needs of the network members and young scholars via webinars and training sessions at the meetings, running of the working paper series and developing methodology for scoping studies and reference metadata
We foresee the following outcomes of the Network existence:
1. Developed common TB-focused social research agenda for the region and bespoke agendas for the participating countries,
2. Better understanding of the context nationally, within the region and internationally;
3. Improved local research capacity and policy dialogue,
4. Established collaborations within and across countries (closing the circle of researchers, civil society activists and politicians within countries and enabling within and multi-disciplinary collaboration across countries),
5. Better understanding of available data for research and future data needs.
The proposed network is unique and we expect to leave a lasting legacy in the form (i) of established collaborations to lead to future grant applications; (ii) an established network to enable new collaborations in the future; (iii) changed local research culture striving for higher standards of research integrity and engagement of stakeholders throughout all the stages of research; (iv) changed culture of policy dialogue, which incorporates both research evidence and views of civil society activists representing patients and professionals; (v) enablement of future research through access to reference metadata and evidence from scoping studies.

Potential impact
The aim of the network is to facilitate the generation of evidence to inform public health policies to reduce the tuberculosis (TB) burden in post-Soviet countries and promote ongoing knowledge exchange among all stakeholders contributing. The proposed network is targeted towards continuous engagement of social science researchers, civil society and policy makers, so stakeholder engagement is an integral part of its functioning. To promote the outcomes and impact of the Network, the following pathways will be used:
1. A Steering Committee (SC) formed of the Network Director, Co-Director and three members of the network representing researchers, civil society activists and policy makers, will ensure the programme of Network activities is responsive to ongoing developments; monitor and evaluate the progress of the network activities and assess potential beneficial impacts of the network.
2. A continuously updated project web-site and project profiles in social media (Facebook/Twitter) will provide the platform for members to engage and promote their activities, including showcasing working papers, country case studies, blogs etc.
3. Reference metadata will be designed after the UN Metadata on SDGs, which coupled with the recommendations on future data needs will be disseminated by the Network members and uploaded to a recognised repository
4. Webinars will be open to network members and other interested individuals. One of them will be on the grant application process, with a focus on GCRF, and one or two others - on a subject of most interest to the network members (e.g. economic costs of TB epidemic)
5. Popular blog series to have conversational style materials promoting Network activities and facilitating public awareness on TB. We expect to have one blog per country per year plus one blog per year from the Network management team
6. Policy dialogue and networking meetings will happen once a year over two days. In addition to developing/updating common regional and bespoke national research agendas, the meetings will include training on grant application and consideration of existing funding options, for which members of the network can apply, and formation of research teams.
7. Young Scholar Research Support programme will involve early career researchers from a variety of social science disciplines with a focus on TB. 4 internationally recognised experts will be involved in selection and support the participants, as well as attend the Research Training meetings for young scholars, which will enable networking and hands-on training in policy dialogue for young scholars
8. Easy-to-read two per year newsletters (in English, with possible translations into national languages by network members) will give an overview of the network, its objectives and updates regarding ongoing activities.
We foresee the following outcomes of the Network existence:
1. Developed common TB-focused social research agenda for the region and bespoke agendas for the participating countries,
2. Better understanding of the context nationally, within the region and internationally;
3. Improved local research capacity and policy dialogue,
4. Established collaborations within and across countries (closing the circle of researchers, civil society activists and politicians within countries and enabling within and multi-disciplinary collaboration across countries),
5. Better understanding of available data for research and future data needs.
The proposed network is unique and we expect to leave a lasting legacy in the form (i) of established collaborations; (ii) an established network to enable new collaborations in the future; (iii) changed local research culture striving for higher standards; (iv) changed culture of policy dialogue; (v) enablement of future research through access to reference metadata and evidence from scoping studies.